TAILgate Market Assessment

TAILgate is a Super Connected Intermodal Transportation Portal targeted at removing the
single largest barrier to collaborative transportation in the UK, namely the inability to connect
Supply and Demand in close to real time.
Tailgate’s ability to share CO2 an cost data provides the essential momentum towards
sustainable transport choices.
The TAILgate 2 Market Assessment Project plans to build on the extensive work completed
as part of the initial, TSB funded TAILgate project (under the Intelligent Transport Systems &
Services- Informed Logistics Competition in April 2010) It sets out to undertake a deep dive
study into the market requirements of potential stakeholders for this highly innovative
Intermodal Transport Portal concept in order to determine the next steps towards
commercialisation of this project.
The initiative will deliver a Software as a Service (SaaS) solution that allows customers to
find and locate the best transport options for carrying a load including information on: cost,
carbon footprint and impact on congestion. TAILgate aims to reduce the total number of UK
annual road freight movements by 1.5% (1.5 million movements) & associated carbon
emissions by some 250,000 tonnes per annum by 2018.
In order to maximise market acceptance an adoption it is vital to satisfy as many principal
requirements as possible whilst protecting individual participants’ aspirations & opportunities,
but without compromising the change agenda which TAILgate 2 will drive in a generally
inefficient & polluting sector.
Further work is required in order to engage more fully with the rail community as well as to
open discussions with short sea & coastal operators in order to test their readiness to engage.
The major deliverable will be a Go to Market Strategy for TAILgate 2 including a Business
Plan supporting an Investment Prospectus to secure a limited beta group of committed
stakeholders including shippers & carriers with an equity stake in the business